Amphicolor: Transforming Waterless Textile Colouration with User-Centric Design

**Public Description:**

Conventional textile dyeing is a significant environmental concern, utilising vast quantities of water, estimated at 6.3 billion m3 annually, and involving substantial chemical usage. It generates a large amount of wastewater, and valuable dyes worth £800 billion are discarded as effluents every year. Moreover, the traditional colour creation process is often error-prone and wasteful, heavily relying on colourist's expertise and analogue lab dips. Amphico aims to revolutionise the textile industry through our innovative Amphicolor waterless coloured textile production and a data-driven, textile colour creation approach. By cleverly combining a colour creation method with dope dyeing, we are able to develop a low minimum order quantity, low impact, low carbon and low cost waterless coloured textile.

Amphico is a material science company, with expertise in performance textile development and user focused design, committed to transforming the textile industry aimed at reducing chemical-pollution.

• **Planet:** Our innovative colouration method, which introduces colour at the polymer solution phase before yarn extrusion, dramatically reduces water usage by 90% and CO2 emissions by a substantial 96% compared to traditional water bath dyeing methods. The integration of our colour-recipe prediction system into the colour creation process minimises waste, significantly enhances design efficiency and aligns with global sustainability goals.

• **People:** Our project offers significant advantages for end users. We enhance product aesthetics and lifespan with improved colour quality and durability, reducing the need for frequent replacements. Our low-MOQ production provides a variety of colours from fewer primary coloured yarns, expanding customer choice.

• **Profit:** Our innovative waterless coloured textile and colour recipe prediction software provide apparel brands with opportunities to achieve their sustainability targets, reduce their environmental impact while improving their margins. By producing high-quality textiles suitable for scaling in global markets in partnership with our brand partners, we create a profitable solution, contributing to the UK textile economy.

For a successful deployment of the Amphicolor technology, 2 key design challenges need to be solved which constitute the subject of this project:
1) The Amphicolor textile relies on optical illusion to create the various colours. Therefore understanding the colour perception of fashion end users toward our textile and adjusting the manufacturing technology to increase perceived quality is crucial.

2) Understanding the user journey of both the brands designers and manufacturers involved in producing coloured garment items, and developing an intuitive and effective colour-recipe prediction software interface(UI) and user experience(UX) based on these insights.